The Role of Magnetic fields in the formation of Massive stars

Magnetic fields are ubiquitous in the interstellar medium but their detailed role in the formation of stars is as yet unclear. In the dense star forming regions of molecular clouds the magnetic field can be traced through observations of the polarized continuum emission from dust grains which align with the magnetic field. However, to understand how magnetic fields affect the evolution of the gas, observations of the magnetic field must be combined with observations of the cold, molecular gas in the regions. This project will study the impact of the magnetic fields as gas flows from parcsec-scale clumps down to individual star forming cores and protostars. It will involve observations of polarization emission from dust and molecular lines to study the magnetic field and molecular gas covering a wide range of size scales in star forming regions. Part of the project will be developing new methods to compare the polarization and line observations with the results of state-of-the-art magneto-hydrodynamics simulations.